PhD projects to be confirmed on completion of the training year

Working in the area or nutrition and metabolism. Responsible for day to day management of external participants, laboratory and equipment set up and cleaning, processing of samples following collection. Data processing, and write up.